MFEL Innovation Voucher

This project will assist Metro Fresh Enterprises Ltd to establish the market and technology parameters within which Plymouth's first rooftop urban food 'demonstrator' crop growing system can successfully be established.

The 'demonstrator' will grow exotic/ specialty crops for sale across the Plymouth city-region, and it will be used as the platform for delivering practical training to disadvantaged people in urban food production.

It is envisaged that the growing system will use both horizontal and vertical hydroponics technologies.